Improving Data Security for a Marketing Company

Aim is to improve the overall data security of the business and protect the data records that we hold for many large and multi-national clients. Additional funding will be used to create a new tool to improve the process and time taken to judge social media prize promotions. This will enable us to lower our pricing and attract more clients to run their promotions fairly and in accordance with the rules and regulations.- currently the majority are not !